Kinetic efficiencies of DNA searching by disordered transcription factors

Gene regulation is a fundamental process within cells and has roles in normal cell maintenance as well as disease. Transcription factors are the proteins responsible for this regulation and have been shown be disordered in structure i.e. not having a regularly defined structure. It is believed that this disorder plays a functional role. One potential role is in facilitating the binding during target DNA search within cells. This project will aim to characterise the disorder in a DNA-binding domain and examine its role in DNA sliding by using interactions with a random DNA sequence as a model.